Innovative use of open data

We wish to investigate the potential for information rich marketing campaigns using open data to present interactive options for our existing and prospective clients, using their own or other publicly available open data sources.